Queen's University Belfast And S J C Hutchinson (Engineering) Limited

To embed an advanced engineering capability in advanced materials laser punch technology to gain leadership in the provision of high precision, sustainable sheet-metal components for Aerospace.